Clifton Training

An innovative construction e-learning portal utilising the latest web technologies & processes to reach clients. The focus will be on interactivity & ubiquity of access, with all smartphone & tablet devices being supported & courses designed to be highly involved.